The fibre revolution in Bronze Age northern Italy: investigating textile economies in transition from plant fibres to wool

The transition from plant to wool fibre textile economies during the Bronze Age (c.2200-1200 BCE) is an important economic juncture and would have affected many aspects of daily life. Using functional analysis of textile tools, pXRF, C14 dating and GIS this research will focus on the textile
tools discovered in four settlements in northern Italy: Lucone di Polpenazze del Garda (BS), Molina di Ledro (TN), Montale (RE) and Santa Rosa di Poviglio (RE). The results will investigate how the adoption of wool affected the social organization of textile production within these settlements.